Toothpik.co.uk : Your path to the perfect Dentist

**Toothpik.co.uk** is an innovative digital online platform designed to improve access to affordable dentistry in the UK. By offering a free-to-use service for consumers, Toothpik.co.uk allows users to compare dentists, read reviews, view transparent pricing, and book appointments easily. The platform is funded by dental subscriptions and verified purchases, ensuring it remains free for users while providing a reliable revenue stream.

Access to UK dental care is increasingly challenging. The NHS is under severe strain, leading to long waiting times, inconsistent information, and lack of pricing transparency. Many individuals resort to DIY dentistry or live with untreated dental issues, resulting in pain and further health complications. The current system fails to provide a user-friendly solution for those seeking dental care. I propose a digital solution to this issue similar to increasingly ubiquitous comparison websites that consumers are using already.

**The Solution:**

Toothpik.co.uk addresses these challenges digitally by creating a centralised, user-friendly online platform. Our service seeks to offer:

\*Patient centred searching and comparison

\*Comprehensive dentist profiles

\*Transparent pricing

\*Easy online booking

Market Potential:

In 2021, £4.9 billion was spent on private dentistry in the UK. With over 11,000 mixed NHS/private dentists and 2.3 million Denplan patients, there is a clear need for a dedicated booking and comparison site. Toothpik.co.uk fills this gap by prioritising user experience and meeting the high demand for dental care.

Charitable Contribution:

A core aspect of Toothpik.co.uk's mission is giving back to the community. For every £100 spent through our platform, £1 is allocated to a fund providing free dental care to those who cannot afford treatment, subject to change. This initiative supports individuals in need, ensuring access to essential dental services. Depending on take-up and success, we have ideas to increase this aspect with loyalty points or in-kind benefits and rewards to incentivise the use of Toothpik services to consumers.

**Innovate UK** **Use of Funding:**

Enable us to:

\*Develop a robust, user-friendly website and/or mobile app

\*Launch targeted digital marketing campaigns

\*Onboard more dentists with attractive introductory rates

\*Establish partnerships with dental associations, tech experts and charity partners. Networking, sales calls, social media outreach.

\*Build a community offering personalised reminders and incentives

With Innovate UK's support, we can expand our reach, enhance our platform, and provide essential dental care to those in need. Join us in our mission to transform dental care access and create a healthier future for all.